Development of a Simple Tribometer to Accelerate and Widen the Availability of Friction Testing

One third of the energy created is lost through friction. An obvious way to reduce energy use and CO2 emission is then to reduce friction. At the moment the people who work on reducing friction sometimes find it difficult to access good machines to help their research. This hinders the development of lubricants, coatings and materials which could save energy, CO2 emissions and money for consumers. This project will produce a new type of friction testing machine, one that is relatively low cost, easy to use and accurate. Giving innovative scientists the tools needed to identify new materials, coatings and lubricants, which could become new ways of reducing friction and saving energy.